Novel manufacturing process of unique Active Ceramic Microfilters for Air Purification (AC-MAP)

Smart Separations Ltd. (SSL) is developing a proprietary microfilter technology that can be easily tailored to suit many different industry needs by varying the pore size in a controlled manner. The regularity of the pore size is a unique selling point in many different markets and applications. New filters based on this technology are highly innovative and potentially highly commercially disruptive. The novel manufacturing process is both scalable and cost effective and the membrane structure can be controlled to a high degree without secondary processing or sophisticated equipment, which will reduce the costs of filtration as well. The aim of this project is to improve the performance capabilities and high-value and high-volume manufacturing of our membrane technology. Achieving this will open up further market opportunities, including a new indoor air purification device containing novel coatings with the ability to remove particulates, microbes and volatile compounds from an air stream, which will revolutionise the sector.